Transforming Spaces for Health by Design: Innovative Aroma-Filled Zephlinear Textiles by FOYSE Fabric Solutions for Blinds, Screens, and Packaging, Championing Sustainability and Healthy Living

Our project introduces a revolutionary fabric manufacturing technique: printing directly onto yarn before it is interlaced or interlooped. This innovative method enables precise application of insect-repellent and aroma-infused properties at the yarn level, ensuring uniform distribution and enhanced effectiveness throughout the fabric.

We are pioneering the development and commercialisation of these groundbreaking biodegradable fabrics for versatile applications such as window blinds, screens, and packaging. Utilising proprietary Zephlinear by FOYSE Technology, we have created a state-of-the-art, lightweight, and durable fabric that integrates hairy yarn surface with scented filament layer. This dual approach delivers powerful insect-repellent properties and soothing aromas without compromising design flexibility.

Our second-generation Zephlinear fabrics exemplify our commitment to sustainability and health. The scented filament layer incorporates natural insect-repellent scents to deter mosquitoes and other pests. This innovation reduces reliance on chemical insecticides, offering a safer, more natural alternative for pest control. A second version of this textile will release pleasant aromas for relaxation and well-being. Functionality and sustainability are seamlessly integrated into our fabric, meeting urgent needs across various markets with environmentally conscious solutions.

This fabric's versatility extends its application across multiple domains. In households, it can be used in window blinds and screens to create a pest-free environment and promote relaxation through soothing aromas. In the commercial and industrial sectors, the fabric enhances packaging by ensuring goods remain free from insect infestation during storage and transit, thereby improving product shelf life and consumer safety.

Our project's dedication to sustainability is reflected in the use of eco-friendly materials and sustainable manufacturing processes, aligning with global environmental consciousness. By adopting our insect-repellent and aroma-infused fabric, businesses and consumers can contribute to reducing environmental impact and promoting a greener planet.

The economic and social benefits of this project are substantial. We anticipate job creation and skill development opportunities within the textile sector, fostering economic growth and community empowerment. Additionally, our fabric has the potential to stimulate innovation within the broader textile and manufacturing industries, setting new standards in fabric technology.

Our project delivers a product that encapsulates state-of-the-art design and manufacturing technology while addressing contemporary environmental and health challenges. We are excited to share our journey and look forward to the positive impact our innovative fabric will have on communities worldwide.